Linking Human Health and Wellbeing with Weather, Climate, and the Environment: MED-MI (Medical and Environmental Data - a Mash-up Infrastructure)

A large part of the global disease burden can be linked to environmental factors, including climate change, habitats for disease vectors, and chemical hazards, underpinned by unhealthy behaviours. Indeed, in 2006, the World Health Organization (WHO) estimated that at least 24% of the global disease burden and 23% of global deaths could currently be attributed to such factors. In the future, with climate change, these environmental factors are predicted to have even greater impacts on human health and wellbeing. However, the research into these linkages remains fragmentary, suffering from the lack of common tools and databases for carrying out investigations across the many different scientific and business expertise and resources needed to explore these complex associations.

The proposed Partnership will bring together leading organisations and researchers in climate, weather, environment, and human health and wellbeing: the European Centre of Environment and Human Health (European Centre) at the University of Exeter Medical School, the UK Met Office, the UK Health Protection Agency (HPA), and the London School of Hygiene and Tropical Medicine (LSHTM).

The main aim is to create a central data and analysis source as an internet-based Platform which will be a vital new common resource for medical and public health research in the UK and beyond. Human health, the environment, and climate are intricately interconnected. Climate change already has a profound effect on these relationships. To effectively investigate and understand, we need to link and analyse complex meteorological, environmental, and epidemiological data. This is a vital step to translate this data and analysis resource into epidemiologic, clinical, and commercial collaborative applications, and thus, improved human health and wellbeing in a rapidly changing environment. Translational applications will:
a) facilitate novel research into environmental exposures and health using integrated models;
b) rapidly identify "hot spots" (locations and points in time with convergent increased environmental and human health risks) for targeted prevention, interventions, and research;
c) provide healthcare practitioners, public health planners, and environmental managers with relevant information for improving services for locations and populations identified at risk;
d) initiate and evaluate interventions to reduce the exposures, and thereby the health effects at both the individual and population levels;
e) disseminate and provide access to data as part of outreach and engagement with the research community, policymakers and civil society.
Existing databases, currently stored in various locations and organisations, will be combined. This will enable climate, weather and environment data to be linked and analysed with human health and wellbeing data. With appropriate confidentiality and ethical safeguards, the Platform will be available to UK and other researchers.

We will use a set of themed Demonstration Projects to demonstrate the uses of the Platform. The following Demonstration Projects have been identified because of: the availability of suitable data sets; the impact of weather and the environment on human health and wellbeing; and the potential clinical and public health relevance, especially in vulnerable populations; initial Projects selected are in the environment and health areas of:
1. Extreme temperatures, air quality, and mortality
2. Climate, weather, and infectious diseases
3. Climate, coastal & ocean dynamics, and harmful algal blooms (HABS) "blue sky" initiative

We will translate and communicate the products, presence, and value of the Platform through the Demonstration Projects, workshops, and an accessible web Portal. New collaborators and partner organisations (including business), in the UK and throughout the world, will be invited to collaborate, use, and further build the Platform.

Technical abstract
The proposed unique strategic Partnership will create a central data and analysis the MED-MI Platform (Medical and Environmental Data Mash-up Infrastructure) to link and analyse complex meteorological, environmental, and epidemiological data, building on the emerging data "mash-up" field of computational science (i.e. combining data to create new applications and resources). The Partnership will provide the cost effective unique structure and resources needed to perform the complex tasks proposed:

a) Establish the database management system and MED-MI Platform;
b) Perform the data "mash-up" by linking datasets with appropriate quality control/confidentiality;
c) Explore feasibility and vision of the Platform using Partnership Demonstration Projects;
d) Establish an initial website, and later, a portal for use by outside entities and individuals;
e) Strengthen and explore collaborations (including additional pilot projects) with outside entities;
f) Disseminate the MED-MI Platform;
g) Develop and seek future funding for new collaborations to sustain the Strategic Partnership.
Existing databases in a consistent temporal and spatial framework to enable climate, weather and environment data will be linked and analysed with human health and wellbeing data. Supported by Univ Exeter IT System, the Platform will be available to outside researchers with appropriate ethical safeguards.

We will assess and illustrate feasibility and translational value of the Platform using Demonstration Projects. These Projects are selected based on: the availability of suitable data sets; predicted impact of weather and environment on human health and wellbeing; and potential clinical and public health relevance, especially in vulnerable populations. The Partnership will translate and communicate the products, presence, and value of the Platform through Demonstration Projects, workshops, and an accessible Web Portal seeking new collaborations for growth and sustainability.

Potential impact
This is a Partnership Grant application, and as such is designed to provide the shared resource needed to facilitate further research and collaboration. As described in Academic Beneficiaries and Communication Plan, its primary impact will be to enable the wider research community to engage in novel research into the relationships between climate, weather, environment, and human health and wellbeing.
The MED-MI Platform will create academic impact. A network or "cloud" of researchers will form around this novel and unique Partnership and resource, bringing together leaders in the health and environmental disciplines. By creating a dedicated central data and analysis "mash-up" resource, MED-MI will deliver a new capability for medical and public health research: the ability to rapidly identify 'hot spots' in time and space where increased risks to human health from environmental parameters can be targeted for research, interventions, and forward planning.

MED-MI will also create socio-economic impact. In particular, mortality and morbidity rates within vulnerable cohorts (e.g. the elderly) will be reduced by improving the amount, detail, and accuracy of forecasts and warnings. Such information needs to be developed with, and delivered by, a range of actors within the health sector (including GPs, and knowledge-based businesses, policy makers, and public health). For this reason, dissemination and focused engagement are key elements of the MED-MI Platform.

Our current and potential collaborators and partners are listed elsewhere in this proposal (Tables 2A and 2B), but three illustrative collaborations to highlight are the Clinical Practice Research Data (CPRD), the Environmental Virtual Observatory [EVO] (Reading and Leeds Universities, and Centre for Ecology and Hydrology), and the Collaborative Statistical Research Group at Southampton University and Glasgow University. The first is a resource for health researchers, the second for those interested in sharing environmental data across the cloud, and the third for those interested in the methodologies, analysis and interpretation of large linked datasets. MED-MI will be designed alongside all these partners, will synergistically contribute new dimensions to all, and will thus maximise the value of investments made across different UK research councils.

Ultimately we have developed the MED-MI proposal in order to make a contribution to a wider social and economic impact. We want to provide this infrastructure so that the impact of the environment on human health, and of the weather and climate in particular, is planned for and ultimately reduced. We know that this is a pressing concern for the future under the UK, regional, and worldwide climate change scenarios. The concept of the MED-MI Platform is to provide the resources needed to underpin those investigations and interventions. We have been closely involved in a number of other projects in the run up to this re-submission, and we have discussed with them what needs to be done technically to support the kinds of research that in turn can support decision-making and policy development. As examples, this is the case with both the PULSE-Brazil project and the Air Quality and Health project. MED-MI will be able to learn from these initiatives, and vice versa, in order to manage governance and communications issues to our mutual gain and our maximal impact. Ultimately, the research and products produced by MED-MI and its collaborators should impact on medical and public health policy and planning as described in the Case for Support.

As discussed in the Communication Plan, these impacts will be underpinned by dedicated spend on the webinars, conferences, presentations at scientific conferences, documentation, collaborative publications, development of business and service relationships and products, and on the development of the website itself (details of which can be found in the justification of resources).